Developing a new high-resolution reconstruction of the Younger Dryas ice cap in Scotland using empirical data and numerical ice sheet modelling.

The melting of ice sheets and glaciers around the world play an integral role in sea level rise, the security of freshwater resources and hazards like outburst floods, for downstream communities. The mid/high latitude glaciers and icefields are some of the most vulnerable under the current climate change scenario. By understanding how these systems behaved and disappeared in the past, allows use to predict changes in these ice masses under future warming scenarios. This helps governments and policymakers to construct effective adaptation and mitigation strategies for the impacts listed above. The previously glaciated landscape of Scotland during a period of abrupt climate change (Last Glacial-Interglacial Transition; 16-8 kyrs BP) offers an ideal location for reconstructing past icefield/ice cap land systems. This project aims to improve our understanding of how these systems change through time, by mapping and dating geomorphological evidence. Combining this evidence with climate reconstructions allows us to develop models of landscape evolution in the context of climate change. Finally, the use of numerical ice sheet modelling will be used to assess the validity of the mapped maximum limits of ice extent, allowing inferences to be made on the taming, scale and rate of deglaciation in the Scottish Highlands.